The development of salen-based artificial metalloenzymes for sustainable chemistry

Artificial metalloenzymes (ArMs) combine transition metal reactivity with the selectivity of enzymes to introduce new catalytic reactions into the biocatalytic toolbox.1 A classic group of transition metal catalysts are the salen and salophen-type complexes that exhibit catalytic activity for a range of synthetic reactions, including epoxidation, C-H bond oxidation and amination, small molecule activation such as water splitting, and polymerisation reactions for green plastics.